Regional Technology Foresight

Over the last decades manufacturing in UK regions has been exposed to intense global competition, particularly as a consequence of trade liberalisation. At the same time, there is an increasing recognition that regions play a central role in national development, and there are mounting pressures on regions' ability to independently strategise and interconnect globally. These trends are particularly visible in the redistribution of power and funding from national to local government currently occurring through the so-called devolution deals, and through the emergence of Local Enterprise Partnerships that since 2010 have succeeded Regional Development Agencies.

The renaissance of industry and manufacturing and the recognition that industry plays a central role in job creation, growth, and regions' economic recovery is also a priority in the policy agenda, with the 'Northern Powerhouse' strategy dominating the political lexicon, and setting the ambition to deliver business and enterprise growth with economic benefits for local communities.

However, without adequate technology foresight and the identification of emergent technologies that may lead to innovations in practice, industrial manufacturing regions face the challenge of industrial stagnation and the threats of global outsourcing. Therefore, it is critical for regions to overcome the debilitating problem of poor innovation capabilities reinforced by the frequent overspecialisation of the knowledge infrastructure in these areas. It is also necessary to identify the technology enablers that may lead to opportunities for development and growth: the upgrading or revitalisation of businesses; the development of new business activities in areas related to the existing industries; or new industries based in new technologies.

Focusing on Sheffield City Region as an internationally recognised manufacturing hub, and on the Advance Manufacturing and Materials sector, this project will generate new knowledge and procedural solutions to the extremely important issue relating to the enhancement of a region's ability to identify and exploit knowledge of technological innovations, in order to maximise competitiveness and sustainability.

Working closely with firms, local enterprise partnerships, policy makers and innovation experts, the project focuses on the understanding and development of concrete regional practices and processes for identifying, transferring and integrating technological innovations. This set of practices and processes includes the identification of relevant emergent technologies, the production of visions concerning their applicability (e.g. ability to generate product, processes or business innovations), and the contextualisation and application of the knowledge produced (brokerage activities) to allow exploitation and use in practice by firms.

Potential impact
Technology foresight is a critical component in the development of industrial strategy. It offers a promising new lens to address the challenge of regional growth. It holds the potential to help regions identify, absorb and exploit a variety of technological innovations that can drive transformation across UK manufacturing. On a practical level, the project outcomes are focused on strengthening regional knowledge assets, internal and external linkages and the dynamics of entrepreneurial environment within regions. The project contributes concrete regional practices and processes of identifying, transferring and integrating technological innovations. The results of the project will be highly valuable to city governors, chambers of commerce and industry, and firms that are interested and involved both in technology management and regional innovation systems policy and practice.

More specifically, the project will:

* Develop of a process for strategic intelligence through identifying technology innovation sources, building links across sources, and improving accessibility to technology. This will benefit Innovate UK strategy for business innovation and their focus on stimulating emerging technologies, particularly in the fields of advanced materials and advanced manufacturing, nanotechnology, electrical systems, etc.;
* Develop regional knowledge transfer and collective learning mechanisms to facilitate foresight, particularly in collaboration with UK Local Enterprise Partnerships;
* Articulate regional information brokerage structures and activities required to translate technology foresight into the development of new products, services and processes.

Specific impact-related mechanisms include:

* An Advisory Board, whose membership includes a variety of experts in regional development, manufacturing and knowledge transfer, who are at the same time beneficiaries of the research (Innovate UK, Confederation of British Industry, Sheffield City Region Growth Hub, Advanced Manufacturing Research Centre, etc.);
* A Policy Learning Lab bringing together communities of like-minded policymakers, practitioners and experts working to improve the Sheffield City Region development;
* A Workshop to increase exploitation of emerging enabling technologies, which provide the basis for innovation in a wide range of industries;
* A Peer to Peer event to provide firms, innovation experts, policy makers, R&D centres with an opportunity to cross-fertilise practice, explore the potential to combine emerging technologies as a means to foster innovation, create new markets, and strengthen collaboration between different companies and stakeholders along the value chain;
* An end of project workshop - bringing together Northern Powerhouse Local Enterprise Partnerships, advanced manufacturing firms, City Councils, Innovate UK, Confederation of British Industry, and policy makers - to promote takeover and adaptation of the action-oriented regional technology foresight framework.
* A project website to publicise work and allow for interaction with external actors on the findings;
Details are outlined in the Pathways to Impact section of the proposal.